Combinatorics of DAHA and higher dimensional Langlands

A collection of symmetries is called a group; an object which displays thesesymmetries is called a representation of the group. Given such a group,one wishes to understand all possible representations of it--- the differentobjects which display its symmetries.For groups which arise in linear algebra--- the matrix groups--- there is anextraordinary conjecture, called 'The Langlands Program', which predicts theanswer. This conjecture uses and unifies many many parts of mathematics---number theory, algebraic geometry, topology, and has many strikingconsequences.What we'd like to do in this proposal is find some consequencesof a generalization of the Langlands program that has not yet been formulated.These consequences will help to discover this generalization.